Investigation of Combined Dry Defeathering and Skinning of Poultry Carcasse

This project is the first step to evaluate an innovative dressing process for producing potentially safer chicken carcasses with lower overall fat levels. The concept under study will use less water and produce less waste water than conventional chicken dressing lines.